Using Brachypodium as a model to study adaptation, growth and evolution in grass (Natural Variation in Grass)

Technical abstract
This project aims to explore and exploit new molecular genomic resources for the small wild grass, Brachypodium distachyon. We have identified variation in several grain-related traits that are believed to be locally or generally adaptive. We will characterise existing and new accessions collected from its native range for both morphological and genetic variation with the longer term aim of relating morphological variation with its underlying genetic cause and possible adaptive significance.